The local Langlands correspondence in families

The Langlands program is a series of far-reaching conjectures, dating back to the 1970s, that relate such widely separate branches of mathematics as number theory, representation theory, harmonic analysis, and mathematical physics. Central to the Langlands program is the local Langlands correspondence, which relates admissible representations of p-adic groups (objects from harmonic analysis)
to Galois representations (objects from number theory). It has recently become clear that in order to properly understand this correspondence, we should consider not just single examples of objects on both sides of the correspondence, but whole families of such objects, that vary as one varies certain parameters.

This leads naturally to the following question: if one varies the objects on one side of the correspondence, how do the objects on the other side of the correspondence change? The proposed research seeks to develop a version of the local Langlands correspondence that addresses this question. Moreover, the answer to this questions should have extensive applications within the Langlands program, particularly to Emerton's "p-adic global Langlands correspondence". We seek to explore these applications and deduce new results in the Langlands program via these techniques.

Potential impact
Academic Impact: The Langlands program is widely viewed as one of the central problems in modern number theory, and the proposed research would represent a substantial step forward in this area. In particular the techniques and results that would be developed are likely to lead to additional research directions within the field. Moreover, past work on the Langlands program has a long history of leading to applications in other fields, from harmonic analysis to representation theory to physics. In this way this research would strengthen the connections between number theory and other areas of mathematics. The research in question has particularly close connections areas that have become somewhat removed from number theory, such as the Geometric Langlands program, and is likely to lead to cross-fertilization with these areas.

Training young researchers: The proposal includes money for the recruitment and training of a researcher at the postdoctoral level. Imperial College has a history of being able to hire some of the strongest new researchers in the world, particularly in number theory. This proposal will thus attract a strong young researcher to the UK. Such a person will improve the UK's academic strength in number theory both directly, through collaboration and informally sharing ideas with colleagues, and indirectly, by contributing to Imperial College's prestige and helping to recruit additional strong researchers in the future. The PI has a strong history of supervising successful research at the Ph. D. level, and additionally hopes to take on several Ph. D. students over the course of the grant. Such students would directly benefit from the presence of strong postdoctoral researcher with similar interests.